COVID-19: Developing evidence-based messages to encourage preventive health behaviours

Variables such as a person's health beliefs, social support, culture, etc. influence the likelihood of undertaking a health behaviour. Therefore, these variables need to be addressed in any public health messages designed to encourage preventive behaviours (such as handwashing and social distancing). In times of a pandemic, when lives are at risk if certain behaviours are not followed, the careful design of public health messages becomes even more important. To help public health officials to design effective messages, we need to identify the specific variables that are most strongly related to each preventive behaviour so that these can be prioritised.

Our project will provide this information by rigorously reviewing the existing research literature about the variables that explain the likelihood of engaging in preventive behaviours (such as handwashing and social distancing). The research included in this review will have been conducted in the context of illnesses similar to COVID-19, such as severe acute respiratory syndrome (SARS), and pandemic and seasonal influenza. We will also include any relevant evidence about COVID-19 that emerges over the course of our review.

The findings of the review will be summarised for public health bodies and will help to optimise the effectiveness of any messages designed to encourage preventive behaviours for COVID-19 or any future similar situations.